Vision without motion - investigating the eyespot in non-motile algae.

Microalgae are important primary producers in aquatic systems and have industrial importance in the productions of oils and high-value products. These products can occur in eyespots, which are lipid-rich photoreceptive organelles found among motile algae to guide movement. However, eyespots are also found in a few non-motile oleaginous algae. The fundamental question is what are the eyespots for in these algae, given they lack a means of propulsion? We propose testable hypotheses for their function which entail (i) regulation of cell buoyancy or (ii) processes such as cell division that might require perception of light or (iii) photoprotection. Therefore, we aim to investigate eyespot function and in doing so gain novel insights into their structure, production and fate. This new knowledge could then be exploited to extract valuable products contained within the eyespots, which are ultimately released from the cell.

Species of the genus Nannochloropsis are small, non-motile spherical cells that reproduce asexually. Their eyespots lack a known function but appear to accumulate valuable keto-carotenoids such as astaxanthin. Interestingly, distantly related motile species in the same taxon (Eustigmatophyceae) possess flagella, which collocate with the eyespot. Here the red pigmented bodies forming the eyespot shade a layer of photoreceptors, enabling perception of light direction. Therefore, one question is whether the ability to respond to light direction has been retained in Nannochloropsis. Accumulation of high levels of oil is common in this genus and other marine microalgae. We and others have hypothesized that this is a mechanism to maintain buoyancy in the water column. Therefore, evolutionary retention of the eyespot in Nannochloropsis might enable buoyancy levels to be set in response to light, via manipulation of oil droplet size and composition.

A further mystery surrounding the eyespot of Nannochloropsis is our observation of its shedding during the process of cell division. This is an advantage that allows us to isolate and study the keto-carotenoid bodies, as well as providing a novel secretory or packaging route for the industrial harvesting of high-value-products. However, it also raises questions concerning the presumed benefit of the shedding process for microbial consortia and ultimately, the fate of the eyespots.